The University of Nottingham and Hitachi Information Control Systems Europe Limited

To design and implement a simulation model of operator workload, with TRE's rail simulation platform, for the evaluation of infrastructure, timetable and technology development.